Applications of Fluorinated Alkylidene Carbenes

Due to the unique properties that fluorine can impart on organic molecules, fluorine has been utilised extensively in bioactive pharmaceutical and agrochemical compounds. The fluorine atom can often modulate commonly tuned physiochemical properties such as logP, stability towards CYP450, the pKa of neighbouring functionalities, hydrogen bonding and sterics. However, the broader incorporation of fluorine is largely restricted by synthetic accessibility. Therefore, developing new methods for selective fluorine incorporation is an essential goal.

We seek to contribute to the development of new synthetic methodologies that allow facile access to complex, fluorinated architectures utilising fluorinated alkylidene carbenes as key synthetic intermediates. We will explore the ability of these carbenes to react with a variety of functional groups. The control of selectivity along with the potential for further diversification will be the main subjects of attention. These reactions will be applied to compound libraries of building blocks and to active pharmaceuticals ingredients (APIs), thereby paving the way to new areas of chemical space and ultimately, faster and cheaper routes to market for newly developed pharmaceuticals.

During this PhD project, the student will develop technical expertise in synthetic chemistry and reaction optimisation, whilst also gaining valuable experience in project planning, data interpretation and scientific communication.